TextThing Limited Proof of Concept

TextThing is an online service that radically simplifies the creation and management of text in
organisations. It abandons the pervasive mental model of the printed document. It replaces
existing tools for handling text - word processing software, email and document management
systems - with a simple, fast and flexible online service that will change the way organisations
and the people in them work with text. The idea is genuinely revolutionary and the business
potentially huge.
TextThing. Text. Rethought